Material Life in the Workhouse: Gressenhall Workhouse, Norfolk, 1777-1948

By examining the objects, understanding the building, and archival research, the PhD candidate would consider what this collection can tell us about the lives of paupers in Gressenhall.